The Mathematical SemenScope: Engineering a 3D printed low-cost portable semen analysis system for fertility

Combining engineered low-cost 3D printed plastic microscope, portable Raspberry Pi technology and mathematical image & data analysis to develop the next generation semen assessment technology, automated, portable and very low cost.